Women of the Welfare Landscape

Through a variety of co-produced public facing and academic activities this project will commemorate the network of women and their collaborators who have had a major impact on shaping the post-war designed landscapes of the British Welfare State.

The project will challenge existing approaches in landscape history that focus on individual designers and key flagship design projects. 'Women of the Welfare Landscape' will shift attention to networks of professionals, their work as educators, campaigners and advocates, and projects of the everyday: landscapes in service of communities. As opposed to an object-focused analysis of exemplary private gardens, this project will analyse landscapes of public housing, public and country parks funded by municipalities and landscapes of infrastructure commissioned by publicly owned, nationalised industries, as material examples of landscapes for social benefits and 'fair share for all': a key objective of Welfare Planning. The project will examine whether the growing importance of the landscape profession in the post-war period, its shifting focus from private clients towards communities and a more available education system, led to a change in the professional habitus and social background of landscape architects.

By using a contextual biographical approach, the project will place the collaborations and networks of Brenda Colvin (1897-1981) at the centre of the research, through which the wider questions will be explored. Brenda Colvin was born in India and, after being educated in Swanley Horticultural College, started her independent practice in 1922. She was the first woman to be elected president of any leading built environment institute, when she took on the role of President of the Institute of Landscape Architects in 1951. Her work not only defined the future of the Institute - and the profession - but also had lasting impact on the education of landscape architects. Her collaboration with Hal Moggridge through their practice Colvin & Moggridge ensured the lasting legacy of her work: the practice is now the longest running in the country and will celebrate its centenary in 2022.

While the academic angle of the research will analyse and map Colvin's networks in a national and international professional, as well as British imperial context, a series of public facing events will commemorate the centenary of her practice and will contextualise this body of work within the questions of female leadership, the changing profession of landscape architecture, and the role of these landscapes in the current debates around accessibility of green spaces highlighted by the COVID19 pandemic and the Climate Crisis.